BBSRC National Bioscience Research Infrastructure: North Wyke Farm Platform

Technical abstract
The NWFP facilitates farm-scale research on productivity and ecosystem responses to diverse management practices for beef cattle and sheep production. Since establishment in 2010, research, uniquely informed by the platform’s open datasets (currently, 80+ million measurements) has helped identify sustainable, net zero land management strategies that optimise the transfer of essential nutrients from soil to crops and livestock to food; thereby simultaneously contributing to a healthy diet and cleaner natural environment. The NWFP consists of three outdoor and one indoor farm, where two of the outdoor farms periodically transition to alternative (including non-livestock) farm systems, while the third acts as a long-term control. All farms are heavily monitored and provide high-valuesystems-scale data on soils, crops, livestock, biodiversity, water/gaseous emissions, farm management and weather that can be openly accessed via our data portal, that is coupled with a wealth of additional online information to facilitate use. In context of a baselineperiod(2010-13), where the three outdoor livestock farms (termed ‘green’, ‘red’ and ‘blue’) were all under permanent pasture, the platform periodically undertakes a system change with associated hypotheses, which are assessed and used to inform subsequent system changes and their duration. For the first system-changeperiod(2013-19) ‘red’ and ‘blue’ pastures were re-seeded, while for the second system-changeperiod (2019 to 2024) ‘red’ transitioned to arable, and in doing so, created a fourth, indoor system for cattle (‘brown’). Given increasing climatic variability, a critical challenge concerns approaches to reliably detect impacts of the different farm systems per se – meaning the platform’s full potential will only be realised in the long-term. The NWFP also acts as an open physical facility. Experiments can inform on the over-arching 4-farm-scale experiment or provide a self-contained study. For the platform to service its long-term objectives some constraints on experimentation are inherent that limit research scope. This is nonetheless an essential facet in realising its primary research and data delivery aims.